Multielectron photoredox catalysts based on charge accumulation in conjugated macrocycles

The proposal will develop new types of conjugated macrocycles for multielectron photoredox catalysis. The macrocycles are designed to overcome the current challenges of accumulation and transfer of multiple charges by switching between different aromatic states, extending the scope of photoredox catalysis from single- to multielectron transfer reactions and opening up exciting new avenues for solar fuel production and organic synthesis. The research team of Dr Florian Glöcklhofer, Dr Felix Plasser and Prof Martin Heeney bring complementary expertise to develop molecules and materials with previously unattained properties.